Application and Understanding of Diffusion Models for Image Restoration and Multi-Modal Generation

Diffusion models are a class of generative deep learning models which iteratively add noise to a signal and generate data via the learned denoising process. Diffusion models achieve state-of-the-art image generation performance and learn expressive prior distributions over image domains. The latter has enabled their use in many related image tasks. We investigate the applications of image restoration and generating multimodal data with diffusion.
The objective of image restoration is to recover a high-quality image from an input image with added noise, blur, or other degradation. Generative models exhibit AI hallucination, which can result in untrustworthy image restoration results. We consider hallucination to have occurred where the restored image is natural looking but semantically different from the ground truth. This phenomenon is not observed for classical (non-deep learning) algorithms, where a poor restoration may contain unnatural artifacts but remain semantically consistent. We investigate ways to detect hallucinations and develop methods to mitigate or control the hallucination.
Our second application involves multi-modal generation. While most diffusion based generative models are single-modality, real world data commonly comprises multiple modalities, such as RGB and depth map images. We aim to generate an effective structured space in which to operate diffusion such that generation quality is improved and consistency between the generated modalities is maintained. The space could be constructed via transformation of each modality with a first-stage model, such as a multi-modal autoencoder.
With multi-modal generation systems and effective hallucination control, we aim to expand the applicability of diffusion-based algorithms. We also hope to gain a deeper understanding of the nature and limitations of the score-based generative process, and of methods of guiding this process during inference for tasks including image restoration.